Innovative heat mapping tool for heat networks and Heat Zones

Phyre Energy is developing an innovative heat mapping tool for use in heat network developments and Heat Zones. Our system supports the development of heat networks in the UK by providing a robust, user friendly heat mapping service. We aim to improve the robustness, speed and accuracy of heat mapping, thereby reducing risks and costs for heat network developers and forthcoming Heat Network Zone Coordinators.

The project builds on Phyre Energy's track record in heat mapping and district heating.